SME Survival and COVID-19 Impact Tracking

With the rapidly changing nature of the COVID-19 crisis it is now critical that organisations can:-

* Initiate programmes quickly and effectively to allow targeted support and help to reach SMEs.
* Track the impact of the crisis on SME survival.

Using Xpand's software as a communication channel, business feed and management facility, it allows organisations to ask the questions they need to help businesses, pinpoint what/where they are and define the issues they are having, while pushing the relevant support and updated information.

All this can be managed, visualised and communicated on a real-time basis.

* **Gather:** Get up and running in minutes - businesses fill out details, sectors and survey questions.
* **Communicate:** The platform pushes information on available support and services based on the location and the sectors that the business operates in. This information is both sent via email and within the software making it a go-to place for businesses to receive updates. If the organisations wish, direct one-to-one communications can be sent to businesses through messaging channels.
* **Listen:** Businesses share their needs, worries and issues through tailored surveys the organisations can visualise and react on a real time basis using the software with built-in dashboards and visualisations.
* **Review:** Easy to review and update support and services changes within the platform keeping businesses up-to-date and providing organisations real-time data from the businesses regarding their current situation. Information on the developing circumstances and updates keep businesses, teams and partners informed giving them the ability to adapt.
* **Provide:** Allows organisations to provide businesses with new opportunities for help and support as they become available, enabling this information to be pushed via email and Xpand's communications platform. The opportunity for organisations to message businesses one-to-one to provide business support allows other partners to contribute their knowledge and skills to the businesses.
* **Follow Up:** Messaging, notifications and the ability to push new and relevant information and services to businesses provided via the platform giving businesses the reassurance that they are not on their own through these uncertain times.
* **Re-Evaluate:** Organisations and businesses have to adapt to the daily changing situation. Organisations can change their approach to delivering help and businesses can re-evaluate their business models. The platform allows the organisations to update its approach on a real-time basis and when the crisis has been averted organisations can evaluate the help given and build new programmes to aid business growth in the future.